From Onset to Inflammation: Localising the Pathogenic Mechanisms in Crohn's Disease

Crohn’s disease is a chronic inflammatory condition of the gut, causing severe pain, fatigue, and digestive problems. It affects approximately 190,000 people in the UK, with rising incidence, especially among children. Although genetics, environmental factors, and the immune response to gut bacteria are known to contribute to the disease, the precise reasons why inflammation starts and spreads throughout the gut remain poorly understood.
This research focuses on specific areas within the gut known as Gut-Associated Lymphoid Tissues (GALT). These immune 'command centres' are normally involved in protecting the gut against harmful bacteria. However, in Crohn’s disease, GALT become overactive, leading to small ulcers and inflammation that spread to cause widespread damage to the gut wall. Current therapies mainly aim to suppress the resulting inflammation and are effective in only some patients, leaving the majority of patients requiring surgery when treatments fail.
My project aims to address this major challenge by exploring how immune cells within GALT trigger inflammation in Crohn’s disease. Using recently developed techniques, I will isolate and study these immune structures directly from patient gut samples, something not previously possible. By examining the types and activities of immune cells present, this research aims to identify the key processes initiating inflammation.
Additionally, current experimental animal models often fail to replicate key features of human Crohn’s disease, particularly the critical GALT-associated stage of inflammation. To overcome this limitation, I will use a mouse model specifically designed to mimic this aspect of the disease closely. This model will help validate findings from human tissue analysis and enable testing of new potential therapies to control or prevent gut inflammation.
The combination of highly targeted human tissue data and innovative animal models will significantly enhance our understanding of Crohn’s disease. Ultimately, this research could identify new targets for treatments that are more effective and provide longer-lasting relief for patients, reducing reliance on surgery and improving quality of life.